Cranfield University and G's growers Limited

To develop approprate commercially beneficial technology into salad and vegetable crops, by employing remote sensing and analytical tools for improved husbandry, safety and crop intelligence.